Field demonstration of the capabilities of X-band radar for coastal remote sensing

A marine radar will be installed overlooking the planned turbine deployment site over the winter period of 2012-13. Data will be collected and either post processed or where possible analysed in near real time at the site. The intern will spend time with Meygen to understand the potential uses of radar derived data products and tailor them in terms of format and content to enable most effective use by the company.